The cellular and molecular basis of age-dependent anemia: a single cell-based approach

As we age our ability to produce the red blood cells that transport oxygen within the body declines, leading to increasing prevalence of anemia (i.e. low red cell mass) with age. This is accompanied by a higher risk of numerous infirmities associated with old age, including loss of mental capabilities, loss of mobility, as well as increased risk of hospitalization and of death associated with surgical procedures. While in some people the cause of the anemia can be identified as chronic inflammation or kidney dysfunction, about a third have no identifiable cause.

In this project we will examine if changes to the hematopoietic stem cells (HSCs), the cells that produce all blood cell types, play a role in age-dependent anemia. We have developed a technique that allows us to measure the red cell production of a single HSC, and found that there are different types of HSCs with vastly different ability to make red blood cells. We now wish to examine if changes to the abundance of the different HSC subtypes can account for the decline in red cell production, and in addition, whether such changes are due to influences from the cells that surround and support the HSCs in the bone marrow.

The aim of these studies is to identify mechanisms by which the decline in red cell production can be prevented, or ultimately reverted.

Technical abstract
This project will examine the cellular basis for age-associated anemia using. The guiding hypothesis is that age-dependent intrinsic changes to HSCs or stromal factors, or a combination thereof, impose a declining capacity on HSCs to generate red blood cells (RBCs).

We have developed a Gata1-EGFP transgenic reporter that allows us to examine the RBC output from single HSCs with high accuracy. Using this technology we will examine the composition of the young and old HSC compartment with regards to HSC bias and the capacity to produce HSCs. Transcriptome profiling of single HSCs from stably biased HSC clones, bot young and old, will be used to develop signatures specific for different HSC subtypes, and to identify age-dependent intrinsic changes HSC gene expression.

By transplanting HSCs into young and old recipients we will determine the stromal contribution to declining RBC production. Furthermore, we will gene profile young and old stromal cells to identify candidate mediators of this process.

Together with key genes intrinsically altered in HSCs, these candidates will be tested for their involvement in the age-dependent decline in erythropoiesis.

Potential impact
Given the considerable and increasing health burden associated with population ageing, we anticipate that there will be considerable interest for translational research and drug development in this area. As discussed in the Pathways to Impact section, we have already initiated studies to translate our existing findings to humans, together with our clinical collaborators. We anticipate that we will be able to develop molecular diagnostics to identify HSC-based anemia, and we will seek industrial partners for the development of molecular targets identified in the project.